Optimising pharmaceutical forms through flow crystallisation with in situ powder X-ray diffraction and inline visual analysis.

This PhD project investigates the polymorphic landscape of co-crystallisation, focussinf on the correlation between crystal habit and polymorphic forms in solid pharmaceuticals. By integrating flow crystallisation techniques with in situ X-ray diffraction (XRD) and inline visual analysis, the research aims to establish reproducible manufacturing methods for pharmaceutical co-crystals.

A key aspect of this work is coordinations of inline camera imaging and XRD analysis to correlate and compare external crystal habit with internal structure and polymorphism. This will facilitate the optimisation of bioavailability properties, including intrinsic solubility and dissolution rate. The project will also advanmce crystallisation methods, crystal engineering, and data science techniques to develop robust flow apparatus for high-throughput screening (HTS) to examine compositional and environmental parameters.

The research objectives include:

1. Co-Crystal Landscape Exploration - Screening co-formers to understand their impact on pharmaceutical crystal habit and its relation to polymorphic landscapes, solubility, and dissolution properties.
2. Flow Crystallisation Screening - Employing tri-segmented flow techniques to study the influence of API: co-former ratios, solvents, and temperature on crystal habit.
3. Reproducibility and Automation - Ensuring consistent reaction conditions through automated co-former switching and temperature cycling.
4. HTS Module Development - Implementing an automated HTS module with multi-port valves and reagent feedstocks for efficient screening.
5. Enhancing Apparatus Robustness - Improving system durability to mitigate carrier solution issues, minimise fouling, and optimise heating and environmental controls.
6. Data Acquisition & XRD Optimisation - Refining inline 3D imaging and XRD capabilities to enhance real-time crystal screening and structural analysis.
7. Automated Data Processing - Developing pre-screening automation and real-time diffraction data comparison for streamlined analysis and improved Diamond user accessibility.
Development and integration of thesew advancements allows for refinement of crystallisation processes, improving pharmaceutical manufacturing efficiency and accelerating the development of high-quality pharmeauctical crystalline material whilst minimising waste